Superconductor/anti-ferromagnet proximity effects

The project will investigate the interaction between a non-collinear antiferromagnet and a superconductor. Thin film hybrids of superconductors and anti-ferromagnets will be deposited and devices like Josephson junctions fabricated to understand the microscopic nature of this interaction and look for possible existence of unconventional superconductivity